Chip-scale Photonic Thermometry

"""Temperature is one of the most familiar measurable quantities that influences our lives. It is also a key quantity controlling chemical processes, for example in the body, or in the manufacture of chemicals and pharmaceuticals. It also impacts the functionality and efficiency of many technologies and controlling heat generation and flow, for example in processor chips is key to optimising their performance and energy use. Current ways of measuring temperature suffer from two main issues: (i) the need for periodic calibration to a "known" traceable standard to avoid drift, and (ii) the challenge of measuring temperature on a sub-micron scale, e.g. inside electronic chips. This project aims to overcome these issues by developing an entirely miniaturised on-chip approach that uses active quantum-confined semiconductor optical resonators. The project will involve computer based design and modelling as well as fabrication and testing of the fabricated prototypes at the National Physical Laboratory (NPL) partner.

The student on this project will work within the Semiconductor Photonics Materials and Devices group and will have access to the world leading facilities within the James Watt Nanofabrication Centre at the University of Glasgow. The project will also be a collaboration between the University of Glasgow and our partners at the National Physical Laboratory."""